URSULA: Urban River Corridors and Sustainable Living Agendas

Urban river corridors are experiencing rapid changes in land use and perceptions and offer opportunities to create sustainable, high quality, communities. The hypothesis of the URSULA project (Urban River Corridors and Sustainable Living Agendas) is that there are significant social, economic and environmental gains to be made by integrated and innovative interventions in urban river corridors. We will test this by providing a portfolio of new ideas, new tools and new data to support redevelopment of urban river corridors as places where people want to live and work, now and in the future. We will do this in cooperation with national and local stakeholders, including government, commercial, community and 'non-organised' groups of stakeholders. The key themes of our analysis and way of working are 'people' (living, working), 'river' (ecological goods and services), 'design' (possibilities for intervention and innovation) and 'values' (agents of change, measures of success). We will draw on case studies in Sheffield, the UK and beyond, and test our Outcomes with local stakeholders in Sheffield on the corridor of the River Don and its tributaries. In the design theme we will, with stakeholders, choose a set of new and current ideas which may benefit redevelopment of urban river corridors, for example use of rivers for building climate control, better storm water management, or new urban forms. New field data and design analyses will enable us to understand their potential benefits and impacts. From the field and modelling work in the river theme, a deeper understanding of how urban rivers deliver ecological goods and services to the river corridor will show how the design possibilities can be assessed. The values theme will provide new analyses of the financial and other benefits of urban redevelopment, as well novel tools (e.g. visualisation) to work with stakeholders and understand their preferences. All of these activities will take place within a close cooperation through the people theme with the stakeholder groups, who are central to the project's motivation and measures of success.